Lanolin as Feed : Feasability Study

**Title: Utilizing Lanolin from Sheep Wool as Sustainable Feed for Monogastric Animals**

This feasibility study explores using lanolin, a natural fat derived from sheep wool, as a feed ingredient for monogastric animals, including chickens, insects, and aquaculture species. Lanolin, a by-product of the industry, presents a promising opportunity to create a circular economy, improve food security, and support sustainable agricultural practices.

**The Problem**

The animal feed industry heavily relies on fats like soy oil and vegetable oil. These are associated with significant environmental issues, such as deforestation and high land use. The UK imports millions of tonnes of soy annually for animal feed, contributing to global environmental degradation and risking to food security. Additionally, the economic value of British wool is low, often resulting in waste or underutilization.

**The Innovation**

Our study aims to develop an innovative solution by using lanolin as an alternative fat source in animal feed. Lanolin, extracted from British sheep wool, is a sustainable, renewable resource that can replace traditional fats in the diets of monogastric animals. This approach not only reduces reliance on environmentally damaging imports but also adds value to British wool, benefiting local farmers and the broader agricultural community.

**Benefits**

- _Environmental Impact_: By replacing soy and vegetable oils we can mitigate the environmental impact associated with deforestation and excessive land use. Lanolin extraction is environmentally friendly, requiring low energy and using water-based methods.

- _Economic Value_: Utilizing lanolin enhances the value of British wool, providing farmers with additional revenue. This can improve the financial stability of farmers and encourage sustainable farming practices.

- _Food Security:_ Reducing dependence on imported feed strengthens the UK's food security, making the agricultural sector more resilient to global supply chain disruptions.

**Project Goals**

- _Feasibility Study_: Conduct thorough research to determine the nutritional suitability of lanolin in monogastric animal diets.

- _Pilot Testing:_ Collaborate with local farmers in Powys and Ceredigion to test lanolin-based feed on chickens and other monogastric animals.

- _Collaboration and Knowledge Transfer:_ Work with AberInnovation and Aberystwyth University to leverage existing research on sustainable feed practices and facilitate knowledge transfer.

**Expected Outcomes**

This study explores the viability of lanolin as a sustainable feed ingredient, paving the way for its commercial adoption. The project's success could revolutionize the feed industry by introducing a sustainable, locally sourced fat alternative. Ultimately, it will contribute to environmental sustainability, economic growth, and enhanced food security in the UK.